Probing how mito-nuclear interactions impact the pathogenicity of mitochondrial DNA mutations

Mitochondrial DNA (mtDNA) is a small genome with a big impact on health. Over 350 pathogenic mtDNA mutations have been linked to a spectrum of mitochondrial diseases that affect 1 in 5,000 individuals. Intriguingly, the type and severity of symptoms often vary immensely among individuals carrying the same mtDNA mutation. As mitochondrial function requires the coordinated expression of nuclear and mitochondrial genes, many unexplained variations in the penetrance of mtDNA-linked disorders could be caused by mito-nuclear allelic interplays. Yet, how nuclear polymorphisms influence mitochondrial performance in a given mtDNA background remains largely unknown.

Genetic tools recently developed in Drosophila allow us to isolate homoplasmic mtDNA mutants. Using these mutants, we found cases where mito-nuclear epistasis modulates the severity of mtDNA-linked disorders. In particular, we performed a genetic screen and showed that a mtDNA mutant with compromised complex IV activity could be robustly rescued by changes in ~20 nuclear-encode proteins. This project aims to characterise these nuclear-encoded factors modulate the pathogenic expression of mtDNA mutations by genetic manipulation, and biochemical and imaging approaches.

The outputs of this project will increase our understanding of genome evolution and provide valuable information for the management of mitochondrial diseases. In particular, identifying and understanding how nuclear-encoded proteins lessen defects induced by mtDNA mutations can lead to new targets and strategies for therapeutic intervention. A better understanding of the impact of mito-nuclear interactions is also invaluable for predicting prognosis and tissue-specific presentation in patients with mitochondrial disorders.